Grief Support App

Grief impacts all areas of life. People suffering a bereavement grapple with hours of administrative tasks related to death, poor mental health, worries about financial stability and feelings of loneliness. Yet, it's difficult to find trusted support and advice. The industry is antiquated; in the UK there are 17,000 funeral directors, solicitors and therapists who work in silos.

Untangle is on a mission to ensure that everybody who experiences loss is supported emotionally, socially, financially and practically. Our goal is to increase and improve grief support across the UK so that people feel connected and in control. By bringing communities and experts together, we will make it easy to get the support you need when grieving.

This project will enable us to launch an App that enables bereaved people to meet others who have been in a similar situation, and easily find experts such as therapists and financial coaches. By creating an App we can scale up our support to reach more people.

The extension for impact funding will mean that we can hire a full time team (rather than contracting) and increase marketing spending. The result of this will be a better product, with an improved user experience, additional features and more expert partners to deliver a wider range of services - as well as financial security for our employees. Most importantly, though, by increasing marketing spending we will make more bereaved people aware of the support Untangle offers. As Covid brings more deaths and complex grief emerges, there has never been a more crucial time to offer accessible digital bereavement support.